Trust Matrix: A blockchain-driven system for business identity verification, increasing business efficiency and reducing fraud.

Umazi's proposed project, "Trust Matrix," aims to innovate and enhance the landscape of Know Your Business (KYB) operations by developing an advanced, business-verified identity system utilising the power of variable credentials. By leveraging integratable source data, blockchain technology, and the potency of decentralised identity, this endeavour targets the intricate issues of fraud, identity theft, and compliance inefficiencies plaguing the current KYB domain.

Umazi will explore the potential of applying artificial intelligence to help simplify data processing.

The primary focus of the Trust Matrix is to harness a multitude of variable credentials ranging from legal documentation, and financial records, to dynamic transactional data. This extensive data reservoir will form the foundation of the business identity verification system. It will provide a robust, context-aware model that can easily adapt to regional laws, varying business models, and the continuously evolving landscape of commercial fraud.

To ensure scalability and trustworthiness, the system will employ blockchain technology. This decentralised network ensures data immutability, and transparency, and provides an unambiguous audit trail - all crucial elements for effective KYB processes.

The viability of applying AI will form part of the design thinking to enable analysis of the massive data repository and the intricate correlations between the credentials will be determined.

Ultimately, verifiable credential technology will be the cornerstone to generating a 'trust score' by evaluating the various viable sources to form a variable credential and provide clear risk assessments.

The success of Trust Matrix would not only streamline KYB procedures but also strengthen the underlying security fabric, thereby reducing financial crimes and enhancing trust among businesses, financial institutions, and regulators.

It represents a significant leap forward in combating fraudulent activity, providing reliable and efficient KYB procedures that could revolutionise the business compliance landscape.